University of Glasgow - Cross-disciplinary research for Discovery Science

The University of Glasgow has received recently an allocation of funding from the Natural Environment Research Council (NERC) to facilitate and enhance interdisciplinary working in areas of discovery science. The funding will be used to facilitate and enhance interdisciplinary working in Discovery Science. In line with the ambition of the Pushing the Frontiers of environmental science call we are seeking to pump prime collaborations that will enable researchers to be truly adventurous and ambitious in the pursuit of curiosity-driven, high-risk and high-reward projects that address environmental challenges.